The study, assessment and proof of market potentials and economics of a new condition monitoring technology for Smart Grid applications

Severe weather is the major cause of power outages in many countries including the UK and
costs the economy billions of pounds a year. Moreover, since power production from
renewables depends on weather conditions, it suffers from irregular, intermittence and
unpredictable circumstances. Therefore, increasing the resilience and reliability of the grid in
the face of the weather conditions is vital. The project aims to study, assess and prove the
commercial feasibility of a newly developed Condition Monitoring technology for Smart Grid
applications based on meteorological data. The unique feature of this technology is its novel
data analysis technique and the associated control system in taking into account the regional
meteorological data together with other conventional monitoring signals to control the power
system operation in response to the weather conditions and hence protect the SG sub-systems
and customers from long outages by undertaking predictive and targeted decisions and
employing asset management strategies to increase availability of critical components.